The Development of a Smartphone-based Mole Change Analysis System

Skin Analytics will develop a cloud-based service to enable consumers to detect early warning signs of skin cancer. We will create a service accessible from smartphones and the web that gives users a convenient, secure and easy way to manage their skin health.
The company will develop advanced image processing technology that can detect changes in skin topography and assess these against commonly accepted criteria used in assessing skin lesions.